Faster, Safer, Cleaner Deconstruction

The application of technology and virtual testing in high risk environments.Deconstruction and demolition - innovative new technologies and equipment, safer cleaner and more efficient working methods.